The Study of Gaussian Analytic Functions and their Zeroes

We are interested in the study of Gaussian analytic functions (GAFs). In particular, we study the properties of their zero sets. We define a random variable to be the number of zeroes inside a disk of radius r of a particular GAF and investigate the properties of this random variable as r tends to the radius of convergence. Then the goal is to find an asymptotic expression for the variance as well as proving whether or not this random variable satisfies a central limit theorem.